Highly automated, scaleable, low energy consumption process for complex, lightweight, hollow CFRP structures

Riversimple aim to prove the feasibility of a highly automated, repeatable & scaleable method of creating lightweight, closed section CFRP automotive body structures; with complex geometries; without the cost/energy consumption of 5-Axis robots, autoclaves or High Pressure Resin Transfer Molding.

Utilising technical textiles expertise from the University of Manchester the process targets to achieve the level of complexity found in automotive pressed steel panels but in addition aims to demonstrate that multiple pressed panels utilised in common vehicle structures could be efficiently replaced with one single hollow braided structure.